Adhesion Promotion for Semicrystalline Thermoplastics

The project will develop novel spray applied adhesion promoters for use on high end thermoplastic materials such as PEEK and PPS for use with commercial epoxy or polyurethane based coatings, paints or adhesives.